Peterborough Accelerated Net Zero - Financial Investment

While there are a small number of Combined Authorities and larger Local Authorities which are in the process of developing investment portfolios for Net Zero projects, this is not commonplace and there is a significant barrier to entry faced by smaller councils as they lack the capacity to translate identified projects into investable propositions. We will develop a proposal that could be used by other smaller Local Authorities.

By using our novel project identification tools, we will build portfolios of projects which are tailored to meet investor and council needs. We will enhance our existing Portfolio Management System tool to include metrics which align with the investor perspective. We will develop an investment prospectus to seek to attract large scale financial investment to deliver Peterborough based Net Zero projects.